Cranfield University and The Source Plus Limited AAKTP 23_24 Part 2

To integrate advanced pesticide monitoring technology into the company's operations, enhancing product quality, ensuring compliance with regulatory standards, and access to new markets, offering safer and more reliable honey and bee products to customers.